Hands Free Farm

Hands Free Farm is a collaborative industrial research project aiming to create the technologies required to operate a farm autonomously building on experience, criticism and learning from the Hands Free Hectare. This project will develop swarm robotic skills, smart machines and implements, providing a platform to evaluate technology development and economic studies to build the business case for robotic systems in agriculture. Developing practical solutions that are suitable for use on farm by farmers not software technicians. The project will utilise compact farm equipment to demonstrate the benefit of smaller more precise machines to agriculture and the wider world.